Accelerating New Physics Discovery with Foundation Models

This thesis will look to develop and apply innovative machine learning techniques for discovering new models for describing physical phenomena across the physical sciences, from cosmology to magnetohydrodynamics. This thesis will take place embedded within the international 'PolymathicAI' collaboration which seeks to build a foundation model for science, with the goal of disentangling new mathematical frameworks that cut across disciplines in novel ways. These methods will be applied to specific problems in cosmology and MHD simulations, with the aim of discovering new physical insights.